An analysis of power and complexity within community development through the lens of Hot Chocolate Trust:

An analysis of power and complexity within community development through the lens of Hot Chocolate Trust: how youth and community workers work with the expertise of communities in striving to impact on social inequalities.